Simulation of Complex Off-Road Environments for Autonomous Vehicle Development

"This project will develop highly accurate and realistic simulation environments for the testing of off-road autonomous vehicles.

The off-road vehicle sector is currently under-represented in the recent boom in interest in autonomous vehicles, however this sector is very well suited to taking advantage of this technology as an early adopter.

Dynium Robot develop autonomous driving systems for off-road applications, and will work with UCL and Oxon.Tech on this groundbreaking project."